"Nothing About Us Without Us Is For Us": Examining The Transformative Potential Of Public Engagement In Politics Of In(Justice)

The project aims to investigate how farmer-to-farmer learning models are shaped by place-based factors in order to inform coproduction of new models within the UK context and support shifts towards an ecological approach to agricultural production. In doing so the research seeks to explore the relevance of farmer-to-farmer agroecological training models being developed beyond Europe, determine their relevance, and how best they might be applied and imbedded in the UK context through the use of interviews, visual methods, and participant observation resulting in the co-design of new agroecological training models in partnership with farmers and key actors.